Urban Mobility Transitions through Coalitions: Leveraging and Upscaling Active Citizenship in Multi-level Governance

Civil society organizations (CSOs) are pivotal players in 15-minute city (15mC) transformations, bridging gaps between citizens and decision-makers and connecting technical mobility discourses to local needs. Despite this, CSOs face significant obstacles, including limited resources, political resistance, and restricted access to decision-making processes.
CO/ALIGN investigates and leverages the transformative capacity of coalitions between CSOs, multi-level urban governments, and knowledge institutions in advancing sustainable mobility transitions, and collaboratively develops inclusive participatory strategies to scale up these coalitions from the street or neighbourhood level.
The project objectives, in order of priority, are:

Develop a European-wide ATLAS of CSO tactics, strategies, and coalitions – systematically mapping practices, barriers, and opportunities to strengthen CSOs’ roles in sustainable mobility transitions.
Understand how transformative change is achieved – by analysing the conditions, processes, and governance arrangements that enable coalitions to exert influence at different scales.
Test and evaluate strategies for inclusive upscaling – piloting and assessing participatory approaches within Living Labs to explore how coalitions can move from fragmented local actions to city- and system-wide transformation.
Produce a COMPENDIUM – a practical, hands-on toolbox of actionable frameworks, methods, and lessons to support CSOs, policymakers, and practitioners in advancing community-centred 15mC transformations across Europe.

CO/ALIGN tackles these objectives through comparative analysis in Antwerp, London, Turin, Cluj, and Barcelona, combining cross-case learning with grounded local experimentation.